The role of p38 MAPK in the epigenetic regulation of adult stem cell fate

Technical abstract
Postnatal health depends upon adult stem cells; they must have the ability to differentiate into specialized cells as well as to self-renew and replace the original stem cell population. Regulation by complex transcriptional and epigenetic networks is fundamental to these decisions. Understanding these is important because uncontrolled stem cell proliferation can induce tumour formation and cancer but insufficient stem cell activation will lead to impaired tissue repair.

p38 MAPK is a key signaling molecule that is required for muscle stem cell differentiation. It exists as four isoforms (alpha, beta, gamma, and delta), of which the a isoform is most important. p38 MAPK has multiple intriguing functions in muscle stem cells, via its kinase activity: it regulates chromatin remodeling complexes, has a role in regulating mRNA stability, increases the activity of key myogenic transription factors and can facilitate efficient RNA polymerase activity. It is thus likely that p38 has multiple and different targets at different stages of myogenic stem cell activation. The hypothesis to be examined in this study is that p38 has the ability to modulate epigenetic targets, in particular differential histone methylation, that will have a key role in dictating stem cell fate.